University College of Estate Management and UK Green Building Council KTP 25_26 R2

To develop new services (aligned with UKGBC's mission to accelerate the adoption of innovative sustainable solutions in the built environment) that support firms, enhance collaboration, build industry capacity, and overcome barriers to scaling. By exploring real-world innovation journeys and engaging UKGBC's extensive network, it will also generate sector-wide actionable insights.